New Algorithms for Parameterized Graph Problems

The overarching goal of this project is to obtain novel upper and lower bounds for key computational graph problems. We aim to approach this goal by developing new algorithmic and lower bound techniques and extending appropriate parts of the existing theory of parameterized algorithms.